High Performance Electric Motor With Built In Rapid Charging Capability

With new emissions legislation for 2 wheeled applications and intense media and consumer scrutiny in 4 wheel applications Meteor Power has identified a significant opportunity for an efficient electric motor for high performance applications in sports cars and motorcycles, with a number of additional applications in off highway, military, marine and other sectors. The goal is to deliver a new highly efficient cutting edge compact electric motor with a fully integrated rapid charging system, that requires no additional space and has no weight penalty unlike so many of the alternatives. We believe that being able to charge a motorcycle faster than you can put petrol in it sends a compelling message to those still debating the benefits of electric power. Featuring a high power density in a compact package the motor and power electronics are perfect for motorcycle use, and just as relevant in more mainstream applications. Whats more, it contains no rare earth magnets yet is on a par with them for energy density and efficiency.